Silvia Federici, Gendered Capitalism, and the Future of Women's Autonomy

Drawing on the work of Silvia Federici, my research assesses the role of capitalism in gendered modes of
subjectivity. It explores the way in which the category of 'woman' has been constructed to uphold capitalist
forms of dominance, understood through a biopolitical and Marxist feminist conception of how the value of
reproductive labour is concealed and exploited. The project critically examines Federici's arguments and
places them within the context of contemporary labour relations and gender issues, which pose challenges
to her revised Marxist-Foucauldian model of subjectivity and the difficulties it presents for women's
autonomy.